Open Terrain and Synthetic Vision Systems Application - OpenVISTA-3D

OpenVISTA-3D is a collaboration between SAAB and GE Aviation Systems under the UK-Sweden Call for Proposals for Joint R&D Projects in Aerospace 2020\. The project will evaluate the Integration of SAAB's 3-D Terrain database and 3-D Synthetic Vision System into GE's Open Flight Deck Architecture for the Commercial and Military Aerospace Market.

The design of a high resolution Terrain database and Synthetic vision systems and their associated databases is a highly attractive solution for Commercial and Military Aviation over existing visual terrain databases. The emergence of this technology solution is important because it has been in demand for a long time. Aircraft manufacturers and operators have been relying on databases that are known to have shortfalls that lead to fatal accidents and unsafe operations. This project will begin to address those shortfalls. A key distinguishing feature of OpenVista-3D will be the capability to provide high resolution photorealism and open interfaces for 3rd parties to add additional information to their flight deck displays.

The OpenVISTA-3D project will build upon complimentary technical advances made by both SAAB and GE in current R&D programmes such as Clean Sky 2 and Open Flight Deck by jointly developing an open architecture for hosting 3D terrain and SVS applications. The team will also analyse, review and refine market conditions to develop a collaborative business model that maximises the exploitation potential to both SAAB and GE Aviation.

The proposed work will bring GE's advanced open flight deck platform together with SAAB's unique database solution to set the new standard for advanced avionics systems and flight decks, including applications for Synthetic Vision Systems (SVS), Terrain Awareness Warning Systems (TAWS), digital moving maps, and more.